Mathematical assessment of sperm motility

Motility, the ability of sperm to move through fluid, is vital to natural and many forms of assisted conception. However, diagnostic methods are restricted to visual assessment and manual counting. This project will develop mathematical methods to analyse the motility of multiple cells from high framerate imaging. Specific tasks will include capturing the motion of the cells, solving the fluid dynamics equations (Stokes flow) with multiple cells to yield measures of metabolic requirements, and integration of data to yield diagnostically-useful information.

This project is in the area of Mathematical Sciences (Continuum Mechanics, Numerical Analysis, Mathematical Biology) and aligns with the theme of Healthcare Technologies.